Self-compassion in adults with ADHD.

Through my own MSc research, and the work of Daley et al., it has been illustrated that children with ADHD often grow up in a family environment with increased hostility and less warmth towards the child. In addition, these children are often surrounded by others that stigmatise them as 'naughty' and 'low achievers'. As these experiences often occur during childhood/adolescence - a time when self-identity is developing, and peer views are of particular importance - it is hypothesised that these individuals may be prone to self-stigma ("degraded identity") which has a negative impact on social-functioning, self-esteem and quality of life.